Pollution Guardian stage 2

Experimental development of an affordable, air quality alerting solution for use within vehicles which will transform the ability of both consumers with existing respiratory conditions and others wishing to protect their lungs to take actions to improve their health outcomes.

Air pollution is a challenge in many countries at the moment, but it is a burning issue for those with existing respiratory conditions. In the UK today, there are 5.4M asthmatics with over 60% identifying air pollution as the main trigger for an asthma attack and 30% requiring unplanned care at hospital/out-of-hours centres each year.

Several studies indicate the car as the place for the highest exposure to air pollution. We believe that mitigating the exposure within the car will have a significant impact on overall health outcomes.

The solution will consist of a re-chargeable, battery powered sensor which will be mounted in-car to measure the levels of NO2 and particulate pollution and communicate locally with a Bluetooth enabled app running on a smartphone. Data will be transferred between the smartphone and back-end system in the cloud to provide processing, storage and "presentation" feedback to the smartphone app. Local alerts will be raised according to a 'machine learning' trained algorithm, when pollution levels become high and the user prompted through visual and audible means to make ventilation changes in the vehicle to reduce their air pollution dosage. Offline guidance e.g. logs and pollution maps will be developed.